CCPilot100+

The CCPilot100+ post-combustion amine scrubbing Carbon Capture plant built at SSE’s existing site at Ferrybridge and retrofitted to one of the coal fired units is a fast-track collaboration between Doosan Power Systems (DPS), as a leading plant and capture technology supplier, SSE and Vattenfall as potential users of post combustion capture, plus academic involvement from four UK universities at the forefront of carbon capture research.

Designed, built and commissioned within a relatively short timescale, the plant is capable of removing 100 tonnes of carbon dioxide per day from a one percent slip stream of flue gas from one of Ferrybridge C’s existing four 500MWe coal fired units.
The plant is undergoing an extensive test programme, finishing at the end of 2013 to improve understanding of how the technology performs under variable power plant operating conditions, with particular reference to flexibility, amine degradation and materials.

This groundbreaking project bridges the gap from research to the commercialisation of carbon capture technology, both for new build power plants and for retrofitting to existing facilities. It is the UK's biggest pilot and one of the largest in the world, providing an important showcase for DPS’s carbon capture technology to customers and partners globally.